Autonomic Software Engineering for online cultural experiences

This project is about exploiting the predominance of social networking using autonomic software agents to enrich, encourage and enliven engagement with online cultural artefacts such as from a museum or a gallery. With the current problems in the European financial debt, many cultural institutions are planning to shorten the length that visitors can physically enter. In the UK for example we have heard of plans that the British Museum will close earlier and possibly shut down completely for one day a week because of the massive cuts in funding that were presented in the UK Chancellors speech detailing reduction in money for the cultural sector. The basic idea is to have your friends, museums, art galleries and theatres all in your pocket through your handheld device.
In this project we will harness the power of autonomic agents that work on behalf of human users in an infrastructure that allows for these agents to communicate and negotiate on behalf of their human users to facilitate a collective and social experience of online cultural visits. For example, we could imagine a scenario where 4 students are visiting an art museum with the desire to purchase something (a print or a physical copy of an artefact for example) for a friend. They would wish to be able negotiate about what to see or experience online, what additional information they want to consider, what comments from what previous visitors over any commentary they individually or collectively want to leave for others and, eventually, over what they collectively choose to purchase for their friend.
We are concerned with the fundamental question of building autonomic agents that can represent their users needs, argue and negotiate on behalf of their users with other software and human agents, maintain models of the other autonomic agents in the system and proactively develop plans and scenarios for their human counterparts. In order for autonomic agents to interact in open systems such as those we are describing we will use the BDI agent architecture (arguably the most important symbolic agent architecture of the last 20 years) on a well-developed infrastructure (called electronic institutions) that facilitates autonomic agent interaction.
In short we believe BDI architectures represent the stronger and best-developed software engineering device for building autonomic agents, that electronic institutions is the best developed infrastructure for supporting the interaction of autonomous interaction, and that the idea of enabling richer social exploration of cultural artefacts online is a timely and critical case study to address.

Potential impact
We aim at having impact in the ICT community by overcoming the scalability problems that electronic institution infrastructures currently existing due to their centralised architecture.
The new p2p distributed architecture will allow for the creation of autonomic communities of agents and components that will enact institutions in a distributed way and that will be resilient to the failure of one of the agents in the institution. It will provide capabilities to self- modify and adapt to changing environments. Moreover, P2P open source software is a democratic weapon as there are almost no barriers to access the technology. To go further in this direction we'll developed a p2p node architecture that can run on mobile devices like iphones and iPads.
Also, the application of a BDI approach to a realistic scenario may have a significant impact on the acceptance of cognitive oriented approaches to the development of autonomic software. On the other hand, it will pioneer a different type of consumption of culture facilitating its social aspects. This is particularly important when cultural content providers (e.g. museums) are suffering severe cuts in their budgets and urgently require new forms of offering their services but at a lower cost. The success of social software solutions may play in our favour by making easier the acceptance of a social solution for cultural consumption. And indirectly, our solution may illustrate the good and positive aspects of social relationships over Internet that are somehow criticised by certain groups of opinion. ACE can provide the infrastructure to make all this possible.

Dissemination.

The results of the project will be disseminated by presentations, publications, participation in workshops, and a Web page. We will target the following audience: scientists, Industry and the general public. Moreover, the project will seek for potential venues of exploitation of the results.

Presentations.

The ACE researchers will participate in international conferences and workshops in the field of multiagent systems, Web services, mobile computing and artificial intelligence. An important aspect of our presentations will be to meet and to discuss the results with other researchers from the same or related fields. While most presentations will be held in research oriented workshops and conferences, we will also present our results on more application-oriented workshops and conferences attended by industry.

Publications.

Conference papers and journal articles will be generated during the entire project, according to the progress of work. The members of the consortium have regularly published, and intend to continue doing so, in the best scientific journals and the proceedings of major international conferences in the area. We also anticipate the possibility of submitting papers that result from the execution of the case study to events that are more oriented to the application area studied.

Presentation on the Web.

General information as well as all non-confidential results, i.e., papers, presentations, course material, and software, will be published on a Web server to allow easy access for researchers, interested companies, institutions, and the general public. The homepage will be set up within one month after the project started and will be continuously updated.

Exploitation

Will be carried out involving on the one hand teaching and research activities within the academic community offering new research opportunities for Ph.D. students. On the other hand the case study will be a first step to foster technology transfer (research results, as well as expertise and know-how) from academy to the industrial community. The consortium expects to exploit the project results by helping create a community and by running an open-source software development project.